Dance As A Catalyst For Living Well; Examining The Potential For Living Well Hubs To Improve People's Lives Through Dance

Dance As A Catalyst For Living Well; Examining The Potential For Living Well Hubs To Improve People's Lives Through Dance